Functional Brain Connectivity in Neurodegenerative Tauopathy

Many dementias have build-up of junk proteins in brain cells that stop them functioning. Junk proteins affect some brain regions more than others resulting in damaged connections between brain cells. Connections can be measured using two scanning techniques looking at oxygen demands (MRI) or electrical activity (MEG).

We will use both scan types on resting subjects. Scans will be analysed using graph theory, a mathematical model describing network behaviour. Graph theory principles have been applied to many networks, from the internet to social groups. Different effects on connectivity will tell us about the spread and selectivity of disease processes.

Tau is a protein of particular importance in brain diseases including Alzheimer‘s and Parkinson‘s disease. The rare condition progressive supranuclear palsy is a simpler tau disorder; a good place to start studying its effect on brain networks. We will identify patterns of functional connectivity that are signatures of tau. We will then look at another dementia where tau accumulation is found called corticobasal degeneration.

Our results could be used to develop markers of disease progression for drug trials. It may help differentiate between dementias and there is a possibility that new drugs targeting abnormalities in networks could be developed.

Technical abstract
We will develop network-based imaging analysis of tau-associated neurodegenerative disease, bridging the gap between cellular and clinical phenotypic analysis and enabling networking approaches to characterise disease patterns. Our hypothesis is that specific patterns of progression of tau protein aggregation and cell death are associated with characteristic functional brain connectivity disturbances. Selective vulnerability of neural networks and mode of network disruption underlie specific clinical features.

We predict graph theory metrics of magnetic resonance images and magnetoencephalography will reveal reduced network efficiency. Importantly, different candidate mechanisms of disease progression predict contrasting graph metrics results. For example, selective vulnerability of neuronal subpopulations to oxidative stress suggests highly connected hub areas would be most affected. In contrast, prion-like spread predicts contiguous reduction in measures of network efficiency and clustering.

Although the tauopathy progressive supranuclear palsy is relatively uncommon, it has advantages of high clinicopathological correlation and relatively discrete molecular pathology. Insights gained from this prototypical tauopathy will translate to a range of neurodegenerative diseases including Alzheimer‘s, Pick‘s and Parkinson‘s disease.

Our objectives are to:
1. analyse resting state functional magnetic resonance imaging data of patients with progressive supranuclear palsy using graph theory metrics.
2. analyse resting state magnetoencephalography data of patients with progressive supranuclear palsy in the same way; compare results with fMRI data; contrast pathological changes in network function at different frequency ranges.
3. apply these techniques to other neurodegenerative disorders with tau-based pathology, including corticobasal degeneration.

An existing patient cohort will be supplemented by new cases, scanned using 3-Tesla EPI-fMRI at rest for 10 minutes. Optimised structural MPRAGE and DWI images will be acquired concurrently but this project focuses on analysis of functional networks. A subset of cases will undergo magnetoencephalography (Elekta Neuromag 406). Analysis will focus on metrics of functional connectivity using techniques developed in part by my second supervisor (Bullmore).

The study will lead to a new model of tau-mediated neurodegeneration described by dynamic interactions among distributed brain networks. This approach helps understand clinical features such as dementia, apathy and imbalance which are difficult to ascribe to focal neurodegeneration.

New features this method are: (a) joint applicability to fMRI and MEG, capturing frequency dependent and independent signals, (b) detecting effects of disease in hub regions, local clusters and their interconnections and relating these to models of disease progression (c) Like covariance-based analyses of functional connectivity, we expect high disease sensitivity, important for any potential surrogate marker of disease modification.